DFW - Designing Future Wheat - Work package 3 (WP3) - Germplasm

Technical abstract
WP3 will accelerate the discovery and deployment of genes and alleles of high value for breeding, thus maximising impact from discoveries within WP1, WP2, and WISP and 20:20 Wheat. Tangible WP3 outputs for this purpose are referred to as 'toolkits', one composed of pre-breeding germplasm and the other the molecular markers needed to exploit that germplasm. WP3 addresses two topics. The first advances the genetic and genomic characterisation of foundation germplasm. This germplasm, together with the derived segregating populations and associated methodologies, will supply new toolkit genes, alleles, and markers. In the second the new genes, alleles and markers are validated and tested for their value in breeding. This gene discovery funnel produces packages of traits with molecular markers assembled into the two toolkits. WP3 channels new genes and alleles based on the discoveries of DFW and previous wheat programme outputs, into commercial wheat breeding. The breeders' toolkits and associated information will be improved and expanded, for the benefit of breeders and the wider plant community.